REEmelt

The HPMS process, developed by the University of Birmingham and now licensed by HyProMag Limited provides an efficient way of liberating magnets from end of life components. Inevitably some of the material liberated is not suitable for short loop recycling, however the material still has value and does not necessarily need to go to a full long loop recycling route. LCM have the equipment, technology and knowledge to melt some of these materials which could then be put back in to a magnet making process. This route would still offer large benefits for CO2e when compared to magnets made from primary material, but would also add an ability to modify the alloy from end of life magnet to recycled magnet making. This project aims to characterise and process materials taken after HPMS liberation and then blend them back in at different points to create new magnets, demonstrated in a magnetic filtration device built by UK market leader Adey.